Connecting healthcare and research through a data analysis provisioning technology (CHART-ADAPT)

Head Injury is a devastating injury not only to the victim but also to their carers and to the society that supports their recovery, which is often long term. Unlike other forms of pathology including cancer, stroke or cardiovascular disease, there have been no proven effective therapies for brain injury. What is needed is a step-change in approach, one that brings recent advances in big data modeling directly into clinical practice, one that allows agile development and testing of new interpretations of high-frequency data for improved detection and prediction of clinically relevant and treatable events that occur during their early management in intensive care. This will be achieved by: 1) enabling the extraction of high-frequency patient data from in-hospital patient monitoring devices via collaboration with Philips Medical. The data will be anonymised and then passed to Aridhia’s platform; 2) development of Aridhia’s AnalytiXagility platform to provide storage of high-frequency data, support agile development and deployment of clinical analysis algorithms as "apps" to allow clinicians to control the analysis; and 3) presenting the results of analyses at the bedside.